University of Plymouth and SWMAS Limited KTP 22_23 R5

To review evidence and develop best practice to optimise a new Scope 3 assessment tool that will enable the value chain for manufacturing and other sectors to greatly reduce emissions to achieve 2050 Net Zero targets. To prepare the way for adoption of Life Cycle Assessment in the longer term.